Surface-chemistry driven effects in ferroelectrics

"The aim of this project is to experimentally investigate ferroelectric surfaces under different chemical environments, and as a function of temperature, using in-situ transmission electron microscopy techniques by mapping the evolution of the domain structure. The understanding of this behaviour is a crucial aspect for the development towards novel applications aimed at electrochemistry and controllable surface chemical reactions.
The project will use in-situ heating and atmosphere (gas) in the transmission electron microscope (TEM). A substantial part of this project involves the development of sample preparation techniques and use of new image analysis methods. Furthermore, specific parts of the project will be carried out in collaboration with world-leading advanced electron microscopy centres such as the Ernst Ruska-Centre, leading experts in the field of ferroelectrics and machine learning.

"